Self monitoring blood monitoring

"The PVS is a simple device to facilitate regular, painless health monitoring for preventative health.
The sphere of personalised health promises to dramatically improve health and the prevention of disease, the PVS blood monitoring system will reduce costs for health providers, reduce bottlenecks in health data management and place greater control of health management into the individual through a revolutionary personalised health intelligence system.
PVS places preventative health management tools into the hands of the individual."